Raspberry Pi driven 'local' POS

A Raspberry-pi based proxy to a cloud based EPOS solution. Used by restaurants that use the Epicuri POS system, it will provide a seamless backup in the even of internet failure or unavailability.

Business continuity is then assured through this Raspberry-pi solution ensure that a live internet connection is not a single point of failure for those restaurants with poor connectivity or in rural areas/